Fostering Inclusive Innovation: Empowering Pathways to Unlock Untapped Academic Talent

Pathways aims to connect universities and businesses in a whole new way. We are creating a digital platform that uses the latest technologies, including artificial intelligence (AI) and machine learning to match researchers from universities with companies that need their help. This matching algorithm makes it much faster and easier for universities and businesses to create collaborations that are the most likely to succeed on specific projects.

By using our service, universities and businesses can collaborate more quickly, which means they can come up with new ideas and solutions faster. For example, when universities and companies worked together to develop the COVID-19 vaccine there were able to develop a vaccine 12 times faster than if worked on in the traditional way, independently. Our platform could help scientists work with companies more effectively to develop new medicines and treatments more quickly. This in turn will potentially save lives and improve quality of life as well as driving innovation.

Our website also helps make sure that everyone has a fair chance to work together and that a diverse set of scientists are working together. It removes the traditional barriers that often tend towards bias and make it hard for certain people or groups to collaborate. This means that more talented researchers from different backgrounds can join forces with companies, leading to more diverse and inclusive innovations.

Overall, Pathways is about making it easier for universities and businesses to work together, speeding up the development of new ideas and innovations. We believe this will not only help solve important challenges but also make the world a better place by bringing together talented people from different backgrounds to create amazing things.